PMX - Advancing X-Ray detector performance using Perovskite Materials to unlock high potential vision applications across key industries

**PMX - Advancing X-Ray detector performance using Perovskite Materials to unlock high potential vision applications across key industries**

For this project, Nordson Dage will collaborate with Quantum Solutions to develop a photon-counting direct x-ray detector using perovskite materials (quantum dots, crystals and nanostructures).

This involves the innovative design of a custom CMOS readout ASIC, manufactured using Nordson Dage's ASIC design expertise and Quantum Solution's perovskite technology.

By removing affordability and scalability boundaries, our perovskite sensors will open opportunities across global industries requiring high-performing X-ray detectors, such as Manufacturing, Medical Imaging and Security/Defence.